Defect dicubane 3d/Dy(III) Coordination Clusters: Heading for materials displaying catalytic properties

This project seeks to synthesize a series of isoskeletal tetranuclear 3d/Dy(III) CCs possessing a defect dicubane topology, with functionalized Schiff base ligands and investigate their use in catalysis.

The Schiff-base linkers will be employed along with divalent transition metal and Dy(III) ions for the synthesis of CCs. Substituted o-vanillin molecules will be coupled with 2-aminophenol or enantiomerically pure 2-phenylglycinol to synthesize organic Schiff Base linkers. The proposed ligands when combined with divalent transition metal and trivalent lanthanide ions result in the synthesis of tetranuclear CCs possessing defect dicubane topology.

The targeted CCs will be used as catalyst for different Lewis-acid catalysed organic reactions. The catalytic activity of those compounds will be studied in protic and non-protic systems. This is a new approach of using 3d/Dy CCs as catalysts, and will be studied for the first time.

Potential impact
The research described in this proposal will be of great importance for the Inorganic Chemistry community and to a wider audience, interested in physical and material chemistry specialized in the field of catalysis. The proposed research is directed on synthesizing tetranuclear 3d/Dy(III) CCs, possessing a defect dicubane topology, with functionalized Schiff base ligands and their functional uses in catalysis. This innovative methodology will enlighten the possibility to combine the catalytic activity found, separately, in 3d and 4f ions in one molecule and thus utilise these molecules as "smart"-dual catalytic kits.

This project signifies a unique contribution to 3d/4f coordination chemistry. The results will be published in leading high-impact journals such as Angew. Chem. Int. Ed., Chem. Sci. or Chem. Commun., read by a variety of researchers and industrialists along with the more technical aspects being published in details in more specialist journals such as Inorg. Chem., Dalton Trans., J. Mater. Chem.. The methodology developed and results obtained will be presented at one of the most important international conference by PI (17th International Symposium on Relations between Homogeneous and Heterogeneous Catalysis, ISHHC17) enabling researchers and industrialists to benefit from this research. To the best of our knowledge, this is the first time that the systematic investigation of assigning polynuclear 3d/Dy(III) CCs that exhibit catalytic properties will be performed.

The proposed research offers enormous potential for the development of next-generation dual catalytic kits. In the following years (1-3 years), applications of this research will involve study of mixed metal cooperativity and multicatalytic reactions and collaborations with medicinal chemists (bioactive skeletons) and theoretical chemists (to help rationalise findings). In the longer term (5-10 years), the proposed dual catalytic kits will be of interest to industrial partners, to investigate the new CCs in state-of-the art catalytic applications. Links with industrial partners, will be explored in conjuction with the University's Research and Developemnt Office based on preliminary contacts with companies that have already taken place. The applied nature of this work will also open it up to industrial exploitation through (MTA/NDA) collaborations with industry with potential licensing, future TSB/KTP, iCASE-type awards.)